TERRASAFE: TErrestrial Resilience and RestorAtion Strategies for (semi) Arid and Fragile Ecosystems through a multi-actor approach

TERRASAFE is a pioneering initiative envisaging to empower local communities in southern Europe and northern Africa to successfully face the escalating challenges of desertification through the adoption of nature-based, social and technological innovations. TERRASAFE’s vision will be operationalized in 5 pilot areas that share a high vulnerability to desertification but, simultaneously, represent the 4 main types of desertification (vegetation decline, soil degradation, water scarcity, and depopulation) and strongly contrast in socio–cultural-ecological circumstances. This vision is supported by a transdisciplinary consortium, ranging from universities to SMEs commercially exploiting innovations. TERRASAFE’s vision is implemented through a multi-actor approach covering all WPs, in particular by setting up 5 partnerships in the 5 pilot areas. In a co-creation process, these partnerships will then (i) define their visions on building desertification resilience and plan their ensuing TERRASAFE work; (ii) map and analyze past and ongoing desertification, identifying hotspots; (iii) evaluate and demonstrate innovations at these hotspots, comparing them with current and traditional/organic practices; (iv) elaborate policy recommendation for the wider uptake of the TERRASAFE-certified innovations, both within and beyond the pilot areas, taking into account lessons learnt from past and ongoing policies against desertification; (v) share their TERRASAFE’s experience with the other areas, other desertification-prone communities and the general public. The consortium will support the partnerships by providing not only harmonized frameworks for each activity but also advice on adapting these frameworks to their specific needs. Finally, the SMEs will provide a wide offer of innovations that they will tailor towards the respective desertification hotspots, in close collaboration with the partnerships.